A research project funded by AstraZeneca looking at atroposelective cross-couplings using ligands containing an axis of chirality.

Researching biaryl compounds as atropisomers due to their restricted rotation around potential C-C chiral axes. Investigation of the use of these biaryls for asymmetric cross-coupling reactions related to small molecule drugs of interest at AstraZeneca.